Queering the History of Reading: Women Readers, Female Homoeroticism and Trans Possibility in Renaissance Romance

By exploring representations of homoerotic and genderfluid possibility in texts by Sidney,
Spenser, Wroth, and Cavendish, and identifying their early readership as influenced by
Renaissance rhetorical practices, I argue for the ability of early modern women to be 'queer
readers' of early modern romance. I combine Renaissance rhetoric, which often included
speaking through multiple gendered identities, with each text's constructed reader(s) and the
material traces of female readers to offer a new methodology to early modern queer studies
and the history of reading.